Self-Healing Organic-Inorganic Hybrid Polymer Hosts for Solid-State Triplet-Triplet Annihilation Upconversion

The performance of solar cells can be improved through the use of upconverting layers. These convert uncaptured near-IR photons into higher-energy light that may be absorbed usefully by the cell. Beyond solar energy, the applications of upconversion include night-vision, anti-counterfeiting, bioimaging, photocatalysis and sensing.
This project will focus on triplet-triplet annihilation upconversion (TTA-UC), which requires the interaction between pairs of lumophores, consisting of a sensitiser, which absorbs the low energy photons, and an emitter, which interacts with a second emitter to release a higher energy photon. TTA-UC is therefore a diffusion-mediated process, and as such shows lower efficiency in the solid state than in solution. However, a solid-state host is required for UC layers to be easily applied to solar cells. The key aim for this project is to develop a new generation of TTA-UC host materials based on organic-inorganic hybrid polymers.
Beyond the primary upconverting functionality, this project will also aim to incorporate self-healing properties to the polymers as an additional functionality.